Bio-bitumen

There is a drive to seek alternatives to petroleum-based feedstocks across the chemical industry and this includes bitumen used as a binder in aggregrates. The project will involve investigating algal matter by thermal processing in order to generate high boiling material in high yield (bio-bitumen) that has similar properties to exisiting bitumen. The results from the research will be used to design a pilot-plant for the created bio-bitumen so that it can be tested in sufficient quantities under real life conditions and therefore provide design information for a full-scale plant.